Attitude and Identity in Wales' Primary and Secondary Schools

The following research questions (RQ) will be investigated - 1.To what extent do attitudes to the Welsh language and identity change over time in primary and secondary school-aged children? 2. To what extent do sociolinguistic and psycholinguistic methods support each other in the investigation of language attitude change?